Monitoring and Assessment of Masonry Infrastructure

This project involves laser-scanning, fibre-optic strain monitoring and vibration measurement of historic, Victorian railway bridges and viaducts. The general objective is to achieve a greater understanding of the structural behaviour of masonry rail infrastructure and the deterioration processes that govern historic masonry, specifically under dynamic train loading. Maintenance and mitigation strategies shall also be developed.

The long-term behaviour of these arched masonry structures is not well understood and, as such, repair work that is undertaken today may in fact have detrimental effects over the lifetime of an asset. This project will allow upcoming restorations to be done in a sympathetic manner, securing these structures for the future and ensuring resource efficiency on the UK rail network.

Monitoring and sensing techniques are becoming increasingly popular within structural engineering and this project will continue important work needed to extend their usage to masonry structures.

Collaboration with Historic England, Network Rail and the Cambridge Centre for Smart Infrastructure and Construction (CSIC) will form an important component of the project and will ensure that it always retains its links to the real-world infrastructure assets it aims to benefit.

Relevant EPSRC research areas include:
Built environment
Performance and inspection of mechanical structures and systems
Resource efficiency
Sensors and instrumentation
Structural engineering